Outdoor media banners - Design for recycling

Outdoor media waste from predominantly plastic advertising banners produces an estimated 1.1 million square metres of material each year. This waste stream is not currently reused and is difficult to recycle due to the design, construction and mix of materials used to produce the banners. Axion is proposing a collaboration with members of the outdoor media supply chain including; the Outdoor Media Centre, advertising/media companies and designers and manufacturers of advertising banners in order to improve upon current banner designs. The primary objective is to produce a fully and easily recyclable banner, with a secondary objective to explore opportunities for novel printing techniques to overprint plastic sheeting for reuse. Re-designing the advertising banners will greatly assist future reuse and recycling efforts and help to support the establishment of an industry wide collection and recycling scheme.